Group Actions on Rings

This project concerns an extension of Galois theory to rings rather than fields.We propose to develop computational techniques, both for their own sake and in order to spot the pattern that leads to new theorems.We also want to develop new and sophisticated techniques based on algebraic geometry.